Quality Ratings and Consumer Demand - Evidence from the English Healthcare Sector

This paper empirically studies the relationship between quality ratings and consumer demand for General Practitioners in England